Mapping the dynamics and regulation of the skin cell cytoskeleton during ageing

Cytoskeletal changes are associated with skin fibroblast ageing and responses to chemical and mechanical stress. In this multi-disciplinary project, we will use state-of-the-art bioimaging technologies, including super-resolution microscopy and bespoke analytical tools, to define the spatial and temporal organisation and dynamics of the fibroblast cytoskeleton during ageing. We will generate age-related network signatures through bioimage informatics to obtain maps for early ageing that can be investigated with various compounds. The Ph.D. candidate will receive training in advanced imaging techniques, advanced computational analysis of microscope images, cell culture methods and the latest proteomic technologies. The project stems from a collaboration between cell biologists at Durham University and data scientists at Newcastle University, working together to deliver novel discoveries in the Biosciences. The project is also in collaboration with our international industrial partner Procter & Gamble, who will provide training during a placement at the P&G central labs in the USA.